Non-Data Centres Large Demand Mapping

New high energy demand sites in the UK can face grid connection delays of over 10 years due to overloaded electricity networks which are struggling to keep up with growing demand. Gas networks could help bridge this gap by supplying gas-to-power solutions to support critical areas sooner. Knowing where and when demand will arise will help gas networks target investment, support electricity networks in offering alternatives, and allow energy users faster access to power. In this way, gas networks can play a key role in getting large energy users the power they need, when they need it.